Reducing the effect of non-tailpipe emissions (IBM ICASE Scholarship)

The uptake in popularity in vehicles with zero tailpipe emissions is a welcome development in
the fight against traffic induced airborne pollutants. The deployment of such vehicles is also
consistent with the prevailing contemporary narrative which is heavily focussed on
mechanisms to abate mobility related greenhouse gases and tailpipe pollutants. However, as
vehicle fleets become electrified, non-tailpipe emissions (from tyres, brake disks, road dust,
and read marking emissions) are likely to become a major concern for human health,
exacerbated by the heavier weight of electric vehicles driven by the insatiable demand for
large batteries (greater range) [27], and their increased torque capabilities.